New Directions in Molecular Scattering: Multiple Pathways and Products

Colliding pairs of molecules in vacuum has become a uniquely powerful method for investigating the fundamental mechanisms through which molecules interact and either exchange energy or chemically react. Scattering experiments of this type have reached a high level of sophistication. Theoretical modelling has progressed in parallel, allowing the forces that act between the molecules to be calculated increasingly accurately and providing rigour to the interpretation of the mechanisms. However, until recently, these advanced methods have only been able to treat small molecular systems, typically containing no more than three atoms and often with only one set of chemical products formed via a single mechanism.
Our vision is to make a dramatic step-change to the field of molecular collisions by extending the range of systems that can be studied to those more typical of real-world applications. Building on a core of fundamental, benchmark studies, we will progress to challenging, previously intractable problems with common features of having multiple reaction pathways and multiple distinct outcomes. This opportunity can only be grasped now because of recent technical advances in experimental methods and conceptual developments in the underlying theory that exploit the exponential growth in available computing power. The Investigators represent a unique team with diverse, complementary experimental and theoretical expertise, drawn from the two centres of excellence for molecular scattering in the UK. We will tackle an ambitious programme under three parallel themes:
1) Scattering to benchmark fundamental theory. There is an on-going vital need to continue the advance in scattering experiments towards the goal of controlling fully the quantum states, relative orientation and speed of the incoming molecules, and measuring equally fully the corresponding properties of the products. Such 'ultimate' experiments provide the most stringent tests of state-of the-art theoretical predictions. We will perform a series of experiments on collisions of small, highly reactive free radicals (NO, OH) with molecular partners. Complementary advances in theoretical methodology for the calculation of realistic potential energy surfaces, which encode the forces, will allow the observations to be compared against the predictions of advanced-level scattering calculations.
2) Scattering for the atmosphere, combustion and plasma science. The chemistry in these environments is driven by highly reactive radicals, ions, or electrons, present at low concentrations but responsible for sequences of reactions that interconvert stable molecules. Some of the most important reactions take place at the interface between the gas phase and liquid or solid surfaces. The major outstanding challenges lie in understanding individual steps in which different products are formed via competing mechanisms. We will answer such questions for several key reaction systems. These include reactions of OH with volatile organic compounds; collisions of electrons with building blocks of DNA, other biomolecules and polycyclic aromatic hydrocarbons (PAHs); and collisions of OH and Cl, important atmospheric oxidants, with the surfaces of liquids representative of aerosol particles.
3) Scattering for catalysis. Heterogeneous catalysis is used widely in industry and elsewhere to accelerate the rates of otherwise impractically slow reactions. The underlying mechanisms have in most cases remained unknown, so that optimisation of real-world catalytic processes has been largely through empirical trial-and-error. We will help to overcome this lack of mechanistic insight by investigating reactions on model, mixed transition-metal clusters that mimic the active sites in solid heterogeneous catalysts. We will also develop new scattering methods, based on energetic metal atoms, to characterise the surface structures of ionic liquids, central to their role in forms of multiphase catalysis.

Potential impact
The key impacts we expect to achieve through this programme of ground-breaking research are:
(1) New insights into key molecular-scattering phenomena, which will be disseminated to the scientific community, to end-users including industry, and to a wider societal audience.
We will publish the results in high-quality, scientific journals. To ensure that we reach a broad scientific and technical audience that includes both fundamental and applied scientists and industrial researchers, we will also target generalist conferences in addition to specialist meetings in molecular scattering. The results will contribute directly to the improved modelling and understanding of real environments such as homogeneous and heterogeneous atmospheric chemistry; plasmas used for the manufacture and surface-modification of advanced materials; and the wide array of catalytic processes used extensively in the chemical industry. There will also be indirect benefits from the new, highly sensitive methods of spectroscopic detection and imaging we will develop, which can be exploited in other fields, e.g. trace-gas sensing in online processing or atmospheric monitoring; or new forms of imaging mass-spectrometry. Long-term impacts may also be achieved through e.g. the improved understanding we will provide of low-energy electron-induced ionisation and its role in DNA damage. We will inform a broader cross section of society about our work through outreach activities, including schools' lectures, open days, science festivals, a dedicated joint website, and regular videos and podcasts.
(2) Output of highly trained personnel.
We anticipate around 12 individual PDRAs will be funded directly under this grant, which will leverage further postgraduate and undergraduate student funding from other sources. In total, we anticipate around 15 PhD students (including 8 already guaranteed by the institutions) and 20 final-year Masters project students. These highly-trained personnel will have advanced skills in state-of-the-art laser, vacuum, digital electronic, computational and information technologies. They will also have highly developed transferable skills, including solving challenging intellectual problems through analytical reasoning, as well as expertise in scientific writing and strong verbal communication skills. They will make a major impact through their subsequent employment, both within UK academic science, but also more broadly in established high-tech companies and new spin-outs, and beyond that in a wide range of sectors spanning industry, information technology, finance, government and civil service and education.
(3) Commercial exploitation of technology.
We will continue our established practice of actively engaging in protecting commercially valuable IP and ensuring commercial exploitation of technology developed under the PG where appropriate. Potential further opportunities may lie again in particle detection, building on recent experience of the PImMS detector technology developed by the OXF group, or potentially in software for image analysis or reactive-atom scattering as an analytical probe of liquid surfaces.
(4) Advocacy for physical sciences and engineering.
The raised profile that we will achieve through this programme will strengthen our position to advocate the importance and potential impacts of the work through invitations to present our work at major international meetings, and to take part in their organisation; through our activities within the Royal Society of Chemistry, including senior roles such as President of the Faraday Division; through participation in EPSRC and other RCUK activities including prioritisation panels and advisory boards; through direction interaction with Funding Council as and other government bodies; through editorial activities for leading scientific journals; and via our institutions, including senior management roles, with a particular focus on equality and diversity.